CUSTOMIZED GAMES AND ROUTES FOR CULTURAL HERITAGE

Along with the tourism industry, cultural and creative industries (CCIs) are most affected by the pandemic. All CCIs need systems or management tools to make them more resilient today. Thus, CULTURATI aims to build an inclusive cultural-educational ecosystem with visitor and capacity management by using digital solutions and cutting-edge technologies to (1) enhance and support collaboration between CCIs, and citizens to promote Europe’s culture, values, and interests, (2) increase accessibility, awareness, and understanding of cultural heritage and arts, (3) preserve cultural heritage by preventing deterioration due to overcrowding and sustain valuable resources (4) enhance the audience experience through customized games, and routes by optimizing the number of people on the venue or sitebased CCIs, ensuring social distancing between them in case of a pandemic. CULTURATI is a global content platform that enables CCIs, creative professionals, and citizensto create content collectively for cultural heritage and arts across Europe. Consequently, CULTURATI curates content in its database and delivers customized information with the help of its algorithm. Therefore, the principal objective of the CULTURATI project is to design, develop, evaluate and validate mainstream technologies for its ecosystem utilizing the Internet of Things, cloud and mobile technologies, sensors (people counters), and Artificial Intelligence. Our user-centered design methodology situates user needs at the center by actively involving them in five pilot sites across Europe to validate CULTURATI, as well as increase engagement with broader audiences. Accordingly, our interdisciplinary consortium involves computer scientists, CCIs, academia from various disciplines, including social sciences, SMEs, public authorities, and non-profit